Practical applications of IIIF as a building block towards a digital National Collection

Even more than text, images are critical in engaging (digital) audiences with cultural heritage, to illustrate stories, present collections, explore old manuscripts and documents, or illuminate colourful parts of our history. Presenting or sharing small groups of images is technologically straightforward, but as the quality, size and quantity of images increase, implementation and delivery rapidly becomes more complicated. For example, it can be problematic and costly to download gigabyte-sized images on a mobile network. The complexity increases as users combine images from different institutions or countries. There are also many IPR and technological concerns when memory institutions are asked to provide high resolution copies of their images for collaborative projects. The International Image Interoperability Framework (IIIF) continues to be developed to help solve these and many more issues. It provides a standard framework for institutions to present their own content in a consistent, trackable manner, using freely available software. IIIF resources from multiple institutions can be virtually combined (without sending images to each other) to provide shared presentations, allowing users to explore huge zoomable images on different devices without needing to copy or download whole images. However, though well described, setting up and re-using IIIF resources can still be complex, particularly for smaller institutions or individual researchers. In addition, better understanding of how to deploy IIIF to combine virtual collections across institutions and how to support more diverse audiences is needed. This research project will assess current use of IIIF systems across the sector and gather requirements and ambitions for further development via a series of targeted workshops and surveys. These will be used to produce a landscape report and to inform the design and development of a small selection of working IIIF technology pilot demonstrations. A: Working with and presenting datasets and research outputs from different institutions, focusing on resources created within a separate ongoing research project on Tudor/Jacobean portraits. B: Examining how IIIF resources can be used as supplementary information to support and enrich online publications or exhibitions. C: Demonstrating how individual non-technical researchers can create new aggregated IIIF presentations based on existing resources (overcoming a significant barrier to its adoption). This work will involve specific user analysis, with different potential use communities, in order to feed user needs and feedback into the resulting report. The project will also explore what new IIIF tools/services are needed in the sector and how they might be created, used and maintained. An important premise is to involve both tech and non tech people, to develop use cases as well as defining tools.
Workshops
1: Showcase and discuss current best practice. Explore how IIIF resources are currently used for research and public engagement (and by whom), identify available resources/tools, and how people would like to use these in the future.
2: Discuss the potential of shared IIIF services. Explore what IIIF related services are available or could be useful/required for institutions or researchers new to IIIF to present public/private images via IIIF, considering shared image repositories, improved image servers, training & knowledge requirements etc.
3: Developing practical IIIF solutions. A practical workshop and discussion designed to create working examples of aggregating, using and presenting IIIF resources, and develop use cases showing how end users can exploit these tools.
4: Towards a National Collection: Developing a road map for the future. A shared workshop bringing together work from the proposed PID and Linked data projects and others, to develop a clear proposal of how the outcomes of these might be used in developing and maintaining a digital National Collection

Potential impact
Organising access to structured standardised image servers to provide dynamic connections to the wealth of our National collections will be of interest to many, from IROs and HEIs, to individual researchers exploring our collections. This project will directly impact on the researchers involved and will contribute to wider adoption of IIIF, helping to provide guidance on how it can be used on a day to day basis.
Direct beneficiaries:
IIIF has been designed and developed to help present, share and combine image resources across the web. However, the first beneficiary of adopting the project recommendations will be the individual institutions involved, making it immediately easier for staff to access and re-use their own images; for publication, documentation, collection management, research and public engagement. Also, the ability to store high resolution images once and then make use of them multiple times immediately improves efficiency, fosters collaboration and minimises costs and duplication of effort. In addition to these internal benefits the use of the IIIF, linked to robust PIDs and open metadata, allows the option to virtually connect collections together, to carry out new research and present new stories.This also relates to other institutions who begin to adopt IIIF.
Collection Professionals: Through involvement in project workshops, or through the project final report, collection professionals will be able to make the case for organisational implementation of the IIIF and to contribute to defining which tools and services they need to document and share their work, explore complex conservation and scientific images, plan exhibitions, organise publications, or even create well illustrated blogs for institutional websites. More broadly the work will allow them to better manage and control the availability of these images for reuse.
Institutional IT staff: With the guidelines and reports produced in the project , IT staff will have resources for building business cases for adoption of the IIIF and its long term use, ensuring that it can become an integral part of institutional activities rather than a novel additional option. They will also make it easier for IT managers to understand the skill sets required to maintain IIIF systems and determine whether it is appropriate to provide in-house resources or opt for external services.
IIIF Service Providers and System vendors, providing and supporting IIIF systems and services will be able to use the recommendations to better organise and tailor their tools and services to heritage-based users. The recommendations will also highlight what new tools and services will be needed going forward and help justify the addition of the IIIF tools to existing systems.
Indirect beneficiaries:
Funding organisations (inc. DCMS): With wider implementation of IIIF, those providing funding for the collection and curation of national collections can be provided with clear recommendations on how new projects can add to and contribute to a growing interconnected web of image resources. This ensures greater value from future research projects, allowing developments to move the whole field forward. It also contributes to the DCMS 'Culture is Digital' initiative's aims.
A researcher using national collections will be able to quickly draw together images directly from multiple hosting institutions, complete with clear metadata and re-use licences. New tools will them allow them to work with and interrogate these image resources to carry out and present their research.
Others represented in national collections: Communities and peoples with a historic connection to collections and the items they contain will be able to link their voices and interpretations to institutional resources. By tracking the dynamic use of their image collections holders will also benefit by learning who is engaging with their collections and potentially draw in new knowledge from these diverse perspectives.